The University of Nottingham and Trelleborg Retford Limited KTP 21_22 R3

To develop novel, self-healing, recyclable polyurethane with an augmented polymer backbone that processes like a thermoset plastic, possessing the same mechanical properties (high strength, chemical
resistance, temperature resistance and low creep/deformation).